AI 3D-printing factory network across the UK

Approximately 25% of global plastic production is manufactured in China. Reshoring manufacturing to the UK will drive two major impact reductions: carbon emissions and virgin plastic consumption.

Batch.works is a UK manufacturer who combines 3D-printing and recycled materials to produce products for UK brands, including lighting, stationery, fashion and homeware. In this project we will integrate AI to reduce the fail-rate of 3D-printing and automate our factor processes to:

1. Increase use of recycled materials
2. Reduce our costly printing fail rate to improve resource efficiency
3. Improve life-cycle circularity for new products
4. Reduce embodied carbon in our products
5. Improve profitability as we scale

Building UK manufacturing capability that is inherently adaptable, makes us more resilient and less reliant on global supply chains, which have been vulnerable under COVID.